BREATHE: Bridging REspiration And phoTosynthesis in eartH systEm science

Terrestrial ecosystems mitigate climate change by absorbing carbon dioxide (CO2) and currently offset about one third of annual human induced CO2 emissions. Central to developing effective climate policy is knowing the remaining carbon budget – the amount of CO2 humanity can still emit before reaching dangerous warming levels such as 2°C globally (above pre-industrial), one of the warming targets of the Paris Agreement. The remaining carbon budget is estimated using global models, making it critically important to accurately represent carbon sinks in such models and to have reliable data to evaluate their performance. This is now urgent, as we could reach global warming of 1.5°C as early as 2028.
Terrestrial carbon sinks result from a small imbalance between two large opposing fluxes: uptake of carbon from the atmosphere through photosynthesis and carbon release via respiration from plants and soils. This project focuses on respiration, a critical but highly understudied component -that remains one of the most uncertain processes- of the terrestrial carbon cycle. This uncertainty limits our ability to accurately predict the current and future land carbon sink and thus the remaining carbon budget. Quantification and modelling of respiration at all scales - from ecosystem to global - remains a challenge. During the day plants both photosynthesise and respire, making it difficult to measure these processes in isolation. Conundrum: Current observational-based methods estimate daytime plant respiration by measuring respiration at night when photosynthesis doesn't happen and then apply simple temperature-based formulas. Modelling approaches also use simple relationships that only depend on temperature to represent nocturnal respiratory processes. However, data from our team shows respiration is not influenced by temperature alone. Under constant temperature, plant respiration declines on average by 25% during the night and shows significant diurnal variation during daytime (Figure-1). The Challenge Our findings are in contrast with most current carbon cycle research assumptions of constant respiration under constant temperature. Our research demonstrates that when respiration models include photosynthetic products as fuel for respiration, the observations under constant temperature can be explained.
Aims and objectives The project (Figure-1) aims to solve this massive conundrum in carbon cycle research by using the new understanding from the team to transform modelling of respiration within the following key methodologies currently used in this field: i) a well-established and highly used ecosystem level observational network, basis of our current understanding of ecosystem level carbon fluxes and foundational data to evaluate models, ii) global models and iii) machine learning products that use observational ecosystem level network data to upscale to the globe to produce global carbon fluxes for evaluation of global models.
Impact The project will deliver new estimates of remaining carbon budgets – information of critical importance for climate policy. By addressing this knowledge gap, the project will advance current understanding of the global land carbon sink, strengthen world-leading research and ultimately support society by providing robust scientific advice to inform climate policy. The project is particularly timely given the growing urgency of accurately quantifying remaining carbon budgets so we can meet international policy goals to limit global warming below 2°C.